Nonlinear and quantum properties of hybrid light-matter interacting states in semiconductor photonic structures

Recent advances in semiconductor nano-technology have led to a new generation of robust controllable structures where manipulation of coupling between light and matter can be performed on a sub-micrometer scale. In these structures novel quasiparticles - polaritons - which are a mixture of light and matter (excitons) can be created. Polaritons have a very small effective mass, and thus may condense in a single quantum state at high temperatures. This macroscopically occupied state has properties similar to those of atomic Bose-Einstein condensates. In addition, while photons propagating in free space do not interact, the matter component in the polariton wavefunction enables strong inter-particle interactions. This nonlinearity gives rise to rich phenomena ranging from superfluidity of light, ultra-low power self-localised wavepackets (solitons) to generation of single photons and entangled photon pairs.

This project concerns the experimental investigation of polaritons and polariton condensates in planar 2D microresonators and lattices of coupled zero-dimensional microresonators. A particular emphasis on this project will be placed on the study of interacting condensates enabled by quantum tunneling, spatial wavefunction overlap and by introducing feeding emission from one condensate to another. The major aim will be to implement coupling between arbitrary condensates in the array. Furthermore, the student will also focus on the study of topological properties of condensates in photonic lattices with broken parity or time-reversal symmetry. Topologically protected edge states at the interface between trivial and topological lattices will be investigated. The student will explore how the effects of gain and loss, lattice geometry and giant optical nonlinearity influence the polariton topology and coherence.

Overall, polariton physics in microcavities is very topical research which may find future applications in quantum optical computation, simulations and communications. Giant polariton nonlinearity can be utilised in novel active nonlinear quantum optical circuits, where light can be potentially controlled by light of very small intensity down to a single photon level. This can create a significant breakthrough in deterministic quantum optical signal processing, providing major advantage over current approaches utilising linear optics signal processing. The research on interacting condensates may further lead to development of efficient analogue optical simulators, which may be useful for solving various optimisation problems. The topologically protected states may be robust to scattering due photonic disorder and hence these are also useful in optical circuitry.